Reliable and Robust Quantum Computing

Over 60 years of work in computer science and engineering has defined and refined a tower of abstractions that constitute the solid
foundations of today's classical computer systems. Key challenges to reliability and correctness have been faced-and overcome-at dozens of levels
in the stack, and there is a wealth of insight and expertise in the diverse community of ICT researchers who work across it.

In the last decade, progress on quantum computing has accelerated, and it is becoming an international industry in its own right.
Nevertheless, quantum computing is still at the beginning of its journey. Small-scale prototype devices have demonstrated the potential for
this technology, and milestone experiments have demonstrated a quantum computer's capability to out perform classical hardware on specially
designed problems, but the construction of a reliable and robust large-scale quantum device capable of challenging the world's classical
supercomputers for useful real world problems remains a huge challenge.

We do not think that classical ICT has ready-made solutions to this challenge, but we believe that significant advances in the field will
arise through a broad spectrum of genuinely cross-disciplinary exchange, allowing for close contact of quantum computing researchers with the
scientific tools, methods and (especially) mindsets of the ICT research community - across a broad spread of the key classical computing stacks.

This project will open up a dialogue between quantum computing and ICT research communities, particularly ICT researchers engaged in computer
systems and architecture research, by creating a network of researchers who will co-design a research project to develop and advance
solutions for reliable and robust quantum computation, addressing key layers across the principal computing stacks.